Energy Management for Fountain Coolers

Energy Management for Fountain Coolers
An investigation to assess the commercial viability of deploying Elstat's highly successful and
unique energy saving thermostat technology in a new market sector